BBSRC-NSF/BIO. Globally harmonized re-analysis of Data Independent Acquisition (DIA) proteomics datasets enables the creation of new resources

Technical abstract
Proteomics is a key technology for life sciences research, enabling large scale quantitative measurement of many proteins under different conditions. Recently there has been rapid growth in data independent acquisition (DIA) mass spectrometry (MS) for quantitative proteomics over the more traditional data dependent acquisition (DDA). DIA has the potential to deliver more reproducible measurements, with fewer missing values, but relies on more complex informatics for identifying proteins, often employing previously annotated spectral libraries (SLs).

We have a leading role in enabling unified international data deposition and access via the ProteomeXchange (PX) consortium of databases. There are now 1000s of raw DIA datasets in the public domain with vast potential value for informing on the biology of the samples analysed. However, the value is mostly locked at present, since the public records are lacking the SLs used to identify proteins, and there is a knowledge gap in how to use public SLs reliably to re-analyse datasets at scale. There is also significant potential for errors in SL construction to be "silent", meaning that incorrect protein identifications in published results cannot be detected and worse, if the same SLs are used in multiple studies, for errors to be falsely replicated.

In this "DIA-eXchange" project our goal is to unlock the potential in public DIA data by developing database(s), standards and software so that when DIA proteomics datasets are published the SL (and source evidence) is deposited into PX to make DIA proteomics "FAIR"-compliant. This will enable other groups to verify published findings and re-analyse DIA data for new purposes. We will benchmark open source software and different methods of creating SLs to develop best practice guidelines, and re-analyse 100s of datasets ourselves, depositing the standardised/uniform protein abundance values in "added value" biologist-focussed databases, namely EMBL-EBI's Expression Atlas.